Gene-environment interplay in the generation of health inequalities

This project will advance understanding of gene-environment interactions in the generation of health inequalities. Combining methods from genetics and social science, it will test whether privileged environments protect against genetic susceptibility to risky health behaviours, using 'natural experiments' to deal with unmeasured confounding. The aim of this project is to study the interplay between genes and the environment (GxE) in the formation of life course inequalities in health. The project will explore whether an advantageous environment cushions genetic susceptibility to risky health behaviours, including obesity, smoking and drinking. Although GxE analysis is not new, only few studies have attempted to take into account the possible endogeneity, such as unobserved confounding, of the environment arising from self-selection into environments, or environments being created in response to the genotype. Endogenous environments are problematic for two main reasons. First, conceptually, it is important to distinguish between the actions of people and the circumstances in which these actions occur. Second, it hampers causal inference, leading to misinformed policy. This project focuses on socioeconomic and policy environments faced by individuals. To take into account the endogeneity of the environment, it will exploit well-established 'exogenous shocks' or 'natural experiments', enabling us to study GxE causality.

For example we could explore whether income or education interacts with genetic make-up to predict smoking intensity. Since risky health behaviours are more prevalent among those of lower socio-economic status (SES), and advantageous environments can cushion susceptibility to health shocks, we hypothesize that advantageous environments may protect individuals with elevated genetic risk from developing risky behaviours such as smoking. To deal with unobserved confounding relating to, in this example, income or education, the project will explore natural experiments, such as the 1947 compulsory school-leaving age change, or the recent recession to identify exogenous changes in wages or wealth. The main data sources that will be exploited are the UK Biobank and ALSPAC